REMOTE - RuggEd Mirco-ECDL technology for cOld aTom applications in spacE

The outcome of the project is to develop an optimised 780 nm micro extended cavity diode laser (u-ECDL), which has a linewidth <100 kHz and output power >100 mW.
The u-ECDL module will be compact, rugged and low power consumption, making it suitable for space, low Earth orbit and field applications.
Within this project custom feedback servo loop locking electronics will also be developed, which will be designed and optimised with this end application in mind.

Potential impact
REMOTE will raise the technology readiness level (TRL) of commercial scientific grade lasers and thus it will impact in several ways.
- Contribute to the development of future Space instruments based on optical interrogation of atoms. Examples: Space Optical Clocks, Space Atom interferometers for gravity missions or fundamental science (eg STE-QUEST)
- Contribute to the development of ground based quantum devices that would have an impact in the industries of Civil Engineering(sallow ground surveying), Mineral Prospection, and Secure Communications to name a few.
- In the longer term it might have impact on space industry through the develpment of ultraprecise inertial sensors that would contribute to space craft attitude monitoring and control